Laser Enabled Advanced Printing (LEAP)

Printed Electronics is a rapidly growing market for large area devices with limited but highly useful capability, such as certain display components, photovoltaics or OLED lighting . Inkjet printing allows accurate deposition of functional materials: conductors, insulators, OLED, etc. However, drop size and control of wetting on the surface limits printted resolution to ~100um. Several groups have reported surface energy modification by laser surface treatment. We propose to use patterned laser surface modification to define hydrophilic and hydrophobic regions on a surface with much better resolution to control wetting of inkjetted functional inks and enable much higher resolution feature definition. This has a wide range of applications in printed electronics manufacturing. It has potential to be a disruptive manufacturing technology and to open up a large market for sales of machines equiped with laser and inkjet systems. These are agile digital systems, fully driven from CAD files and capable of completely changing the device design from one part to the next.